Manchester Metropolitan University and TVS Supply Chain Solutions Limited KTP 24_25 R1

To refine, validate, and operationalise an AI Assist and embed an AI assessment/management system that will accelerate enterprise-wide AI adoption and AI-led productised solution development.